Matrix Segmentation Tool

Development and maintenance of a spatially related data warehouse joining multi source Open Data and the development of data analysis techniques to develop segmentation tools for applications such as marketing, retail catchment analysis and fraud prevention.